The Role of ARAP proteins in Cell Motility

Technical abstract
The body consists of tissues which in turn consist of cells. Each individual cell has in principle the ability to move in a tightly controlled fashion. This cellular motility is extremely important during early embryonic development of an organism, and in the mature body for certain processes, such as wound healing, as well as for the action of the white blood cells during an immune response. All of these processes are impaired when cell movement is abnormal. Cancer cells are particularly problematic when they acquire an increased ability to move. Complicated cellular processes, such as cell motility, require the co-ordination of multiple enzymatic pathways, which control distinct reactions within the cell. Our understanding of that is as yet very limited. We have recently identified a protein called ARAP3 in the laboratory. There are two related family members (ARAP1/2) which are still to be analysed in the test tube. ARAP proteins have a role in mediating cross-talk and signalling cascades between four distinct families of signalling enzymes, all of which are known to be involved in the control of cellular motility and all of which can, if they are not regulated properly, contribute to disease such as cancer. We propose to identify the physiological role ARAP3 plays in regulating cellular migration. To do this we will alter different types of cells such that they lack ARAP3 and analyse the effects this has on cellular motility. Once we have gained a better understanding of the molecular role and physiological function of ARAP3, we will know whether it might be a good target for drug development.